GRAPHene device Scale Up of Manufacturing (GRAPH SUM)

Paragraf is the first company in the world to produce graphene-based electronic devices using standard semiconductor processes. We have grown rapidly since spinning out from Cambridge University in 2017, developing and selling our first graphene based Hall-effect sensor (GHS) devices in 2019\. Since then, our sample products that have generated a great deal of interest, particularly in the automotive market for positional and current sensing at a sensitivity and accuracy not possible with other technologies.

The feedback from customers has been extremely positive and we expect demand for products to increase rapidly. In order to meet this demand we need to rapidly scale-up our GHS device manufacture. We have recently opened a second manufacturing site in the UK to support this scale up. However a key requirement to increase throughput is to move from our current production wafer size of 2" to 6". This will enable us to meet the forecast demand based on customer interest not only on our current GHS product but also further products in biosensing and solid state electronics currently at the R&D stage.

The aim of this project therefore is to run a feasibility trial on production at 6" for each stage of the process: graphene growth, device fabrication and device assembly and test. For graphene growth this can be done using the existing MOCVD tools at Paragraf.

Graphene device fabrication at 6" scale using standard semiconductor processing has never been done before and would represent a milestone in Paragraf's growth as a company and a significant achievement for UK semiconductor manufacturing.